Food Use for Social Innovation by Optimising waste prevention Strategies

Technical abstract
Food waste is an issue of importance to global food security and good environmental governance, directly linked with environmental (e.g. energy, climate change, availability of resources), economic (e.g. resource efficiency, price volatility, increasing costs, consumption, waste management, commodity markets, consumption) and social (e.g. health, equality) impacts. Up to 1/3 - 1/2 of the world food production is not consumed, leading to negative impacts throughout the food supply chain and households. There is a pressing need to prevent and reduce food waste to make the transition to a resource efficient Europe.

FUSIONS (Food Use for Social Innovation by Optimising waste prevention Strategies) will contribute to achieving a Resource Efficient Europe by significantly reducing food waste. It will achieve this through a comprehensive and experienced European partnership covering all key actors across the food supply chain, including regulatory, business, NGOs and knowledge institutes, all with strong links to consumer organisations. FUSIONS will establish a tiered European multi-stakeholder Platform to generate a shared vision and strategy to prevent food loss and reduce food waste across the supply chain through social innovation: new ideas (products, services and models) that simultaneously meet social needs (more effectively than alternatives) and create new social relationships or collaborations.

The overall aim of the project is to contribute significantly to the harmonisation of food waste monitoring, feasibility of social innovative measures for optimised food use in the food chain and the development of a Common Food Waste Policy for EU27. Utilising the policy and behavioural change recommendations from the delivery of the key objectives, the FUSIONS European multi-stakeholder platform will enable, encourage, engage and support key actors across Europe in delivering a 50% reduction in food waste and a 20% reduction in the food chains resource inputs by 2020